Advancing hydrogen storage through in-situ wetta bi lity characterisation

Be part of the zero-carbon energy transition and study the multiphase flow of hydrogen through porous media to validate the use of porous rocks for hydrogen storage.